An innovative AI/ML project to create a mental wellbeing app delivering individualised content to users and contributing to improved mental health

Discover Film Ltd (Discover) is a UK Innovation Apps SME, with a core project team of Stephen Harmston, Jaine Green, James Furness and Lottie Mcnamara, experts in the field of technology, content creation and entrepreneurship supported by an advisory panel of machine learning (ML), psychiatric and mental well-being experts. Discover is developing a curated video app for mental well-being support, using ML to present personalised high-quality expert content to each user in the areas of mindfulness/meditation and self-improvement. The global mindfulness app market is growing rapidly, with a predicted worth of £6.2B by 2027\. Improving mental well-being will have a significant impact on costs to health services, employers and wider society.